Precision Collider Phenomenology: OpenLoops BSM Extension

In the context of OpenLoops, carry out loop calculations for Beyond-the-Standard Model searches at the Large Hadron Collider and contribute to the automation of the generation of amplitude code for related processes.